Studies of laser-produced energetic electrons for alternative inertial confinement fusion schemes

Before joining the Fusion CDT programme at the University of York I completed an
integrated master's degree in Physics and Astrophysics at the University of Manchester.
In my third year I worked as an intern in the MACE department where I sub-led a project
investigating the environmental cost of satellite data. This was my first experience
working in a research role and is what sparked my passion for pursuing a PhD. During
my final year I undertook two 12-week master's projects, the second being fusion
based. The project was supervised by material experts at the UKAEA and investigated
the uncertainty quantification and reliability of first wall plasma facing fusion materials
via rare event simulation. Knowing I wanted to go into research, and being particularly
interested in fusion due to the promising environmental implications and ties to
astrophysics, I keenly applied to the Fusion CDT.
Advances in ultra-intense laser technology have brought us closer than ever to
achieving the extreme conditions necessary for a successful fusion reaction on Earth.
These lasers are used in a form of inertial confinement fusion (ICF) called fast ignition
where the energy required to heat the fuel is given by a separate high-power laser. The
strong electric fields associated with ultra-intense lasers cause the atoms in the
material to become readily ionised, forming a plasma with a significant number of
energetic electrons. The electrons are driven into the compressed fuel core and
transport energy deeper into the material to initiate the fusion reaction. Two major
challenges with this type of fusion are that the ultra-intense lasers only penetrate a
short distance into a material, limiting the amount of energy that can be readily
absorbed, and that the electrons tend to spread out in the material, reducing the energy
delivered to the ignition point. This project will investigate methods to control electron
divergence and to increase laser absorption to achieve a more efficient fusion process.
This project has direct applications for improving the efficiency of fast ignition fusion
but also has broader industrial uses. The techniques developed to create bright x-ray
sources can be used for non-destructive testing of materials. Moreover, the target
technology driving this research is also supporting advancements in laser-driven ion
acceleration for proton oncology, the manufacturing of medical devices, and the
development of devices used in the beamlines at the Diamond Light Source facility.
Funding for this project is partly provided by the Science and Technology Facilities
Council (STFC) through the Central Laser Facility (CLF). The STFC is a UK government
agency that supports and funds research in science and engineering across the country.
The CLF, part of the STFC, is a world leading research facility focused on exploring and
advancing the applications of high energy lasers.